Rotoplex

This idea considers how the roof structure of a building may be modified to provide substantial energy savings in both heating and cooling of the accommodation of working space. It also considers how such a structure may enhance the landscape and provide additional amenity by way of a roof garden for relaxation and recreation. A finite element model will be developed mimicking the performance of such a system allowing for the parameters of the technology to be suitably optimised before creating a real-life demonstrative showpiece based on the results. This will ensure that costs savings are realised when developing the future prototype of the system and also clearly portray the energy savings that can be achieved.